O3Preserve

O3 Preserve

A system for introducing ozone into the pack atmospheres of retail fresh produce, packed across a range of packing systems, which can be precisely and consistently controlled to meet the specific requirements of the products concerned in achieving a quality maintained, extended shelf life.